AI-Generated Mind Maps for Teaching Dyslexic Students

Our project is to develop an _**AI-Generated Mind Map tool for Teaching Dyslexic Students**_ that can automatically generate illustrative bespoke mind maps from any given text.

The automatic generation of mind maps will lead to a significant reduction in the SEND teacher's workload, helping them have more time to connect with the dyslexic students.

Also, with our tool, teachers can create customized teaching resources tailored to individual student needs, resulting in better learning outcomes for dyslexic students.

Our solution can be used across various industries & institutions like Government bodies, Hospitals, R&D Departments, and Businesses to simplify information through mind maps